VET Africa 4.0: Reducing Inequality And Enhancing Sustainability Through Skills Development

A new approach to vocational education and training (VET) in Africa is needed to address the insights of Agenda 2030 that development cannot have meaning without concentrated attention on overturning complex disadvantage and securing environmental sustainability, as well as on economic growth and employment.

Since the African independence wave began 60 years ago, VET in Africa has gone through three phases, reflecting wider development orthodoxies of modernisation, basic needs and neoliberalism. With a new UNESCO VET vision and the SDGs, it is time to look at what a fourth phase of African VET theory and practice might look like that can address not just economic considerations but also issues of equity/inclusion and environmental sustainability.

To do this we draw on three main theoretical traditions: i) a political economy of development approach that combines learning from evolutionary, institutional and complexity economics with the existing political economy of skills tradition; ii) a new wave of human development and capabilities research that combines the capabilities approach with critical sociological traditions and applies this to VET; iii) accounts of skills development for sustainable development that emphasise the need for pro-poor and community-owned approaches to green skills. The fourth part of our thinking toolkit is provided by the methodological approach of realist evaluation, focused on how to ascertain what different stakeholders think works (and doesn't work) in each case study setting, when, where and why, and for whom.

We will use these four parts of our toolkit to examine four case studies:
1. Uganda - attempts to build local skills and employment into a major oil and gas project (Hoima)
2. Uganda - youth-entrepreneurship and community development in a post-conflict setting (Gulu)
3. South Africa - major infrastructure development initiative in Durban as part of larger ambitions regarding an economic corridor from the port to the industrial heartland of Gauteng
4. South Africa - rural, community-driven green skills (E Cape)

These provide a range of contexts in which skills development takes place within complex skills and work ecosystems. These include massive infrastructure projects, both urban and rural; green skills initiatives alongside continued developments in extractives; and small community projects, including in post-conflict contexts. They also all have important and complex dynamics of gender and economic inequality.

We will answer four research questions:
1. Is there evidence that different emergent approaches to skills for development in Africa are viable, both at the project level and, potentially, at larger scale?
2. What do different stakeholders think works (and doesn't work) in such initiatives, when, where and why, and for whom?
3. To what extent do the different interventions offer a fruitful approach for promoting decent work and sustainable livelihoods for all, with a particular emphasis on meeting the needs of those facing multiple forms of disadvantage? What enables and/or constrains this?
4. Are skills interventions such as these capable of overcoming the old productivist approach so
as to address the rising challenges of environmental sustainability?

By operating at both theoretical and applied levels across multiple cases, this research will make a significant contribution to addressing the grand challenge of successful VET reform. It will produce strong academic research, built through continuous engagement with stakeholders, that will be communicated in appropriate ways to academic, policy, practitioner and community audiences. This will enable the project team to offer new practical insights into how better to support VET system transformation through an ecosystem approach. This will result in new knowledge that can contribute to meeting the needs of the most marginalised, national development needs and the global SDG agenda.

Potential impact
The overarching challenge that this project seeks to engage with is that the orthodox theory of change about how to support VET system reform does not work.

A key part of the overall problem of VET system change is that VET institutional reform programmes are largely unsuccessful. Moreover, whilst there is much rhetoric about engaging more with employers in VET systems, there is little good practice in this regard. Crucially, young people's voices remain marginal to VET reform processes. We also know too little about whether new approaches such as work readiness, green skills and supplier development programmes are effective in economic and equity terms. Finally, the SDGs point to new challenges regarding equity and environmental sustainability, challenges that VET reforms have been slow to address.

We seek to make a significant contribution to addressing these interrelated issues as part of meeting the grand challenge of successful VET reform. We will produce strong academic research, built through continuous engagement with stakeholders, that will be communicated in appropriate ways to academic, policy, practitioner and community audiences. This will enable us to offer new practical insights into how better to support VET system transformation through an ecosystem approach. Such transformation requires all relevant stakeholders to work more effectively together. We will also offer new insights into the effectiveness of specific interventions, and how equitable they are.

We will engage with a range of stakeholder groups. These include marginalised youth and communities, particularly young women, both in and out of VET. Access will be achieved through the existing networks of the national teams with such groups. National small and medium enterprises, particularly those who are engaged in supply chains to larger projects, are another important group and engagement with them will also be facilitated by existing team networks. Large companies, including transnationals, involved in some of the case studies are also strategic stakeholders. Here, existing relationships will be utilised and gatekeepers will be identified to help with introductions to other important enterprises. Government officials in relevant ministries form another stakeholder group along with key intervention programme staff. We have considerable experience of working with a range of ministries in both countries (up to ministerial advisor level) and will use these relationships to build project-policy/programme relationships from project inception. The final key national stakeholder group are the managers and staff of vocational institutions. The Gulu Chair has key provider institutions within its formal Chair partnership, whilst both Wits and Nottingham have longstanding relationships with a number of South African institutions, including in the case study settings.

Additionally, we seek to influence international development practitioners and international development policies. Here the PI's experience for more than a decade of managing the discussion paper series of the VET donor working group will be crucial as will his experience of contributing to video and written materials for DFID advisors through HEART.

The project team are highly experienced in working with a range of stakeholders to maximise impact. Both the UK and Ugandan teams are built around a UNESCO Chair and a UNESCO-UNEVOC Centre, with detailed workplans for engaging with national stakeholders. Both feed directly into UNESCO regional and global processes of improving VET policy and practice. The South African team feature two NRF-SARCHI chairs, with national stakeholder engagement mandates. As all three main partner institutions have extensive impact experience, it is envisaged that this will be a shared function, with one member of each team being a designated impact lead. The PI will liaise with the three impact leads to support this key element of the project.